Impacts of Blending Drinking Water from Desalination into Existing Distribution Systems

This project will work closely with Anglian Water, using the proposed new desalination plant construction as a case study to more broadly understand the impacts of blending water of different source qualities. The student will perform a lab-based and pilot-scale experiments to simulate different blending scenarios, using cast iron pipe retrieved from the case study network to observe changes in corrosion rates, disinfectant residual decay, biofilm growth and detachment rates, and mobilisation of inorganics. Different final water chemistry characteristics for the desalination water will be evaluated in each experiment to understand the impact of different doses of corrosion inhibitors, hardness/alkalinity ions, and disinfectant residuals.